Context-Based Personalisation in Neural Machine Translation of Dialogue

Modern approaches to Natural Language Processing are often developed under the assumption that all textual resources should be static, as coherent and unambiguous as possible, inherently global in meaning (independent of local factors) and ordered. From this perspective, dialogue is a challenging type of input, as it violates most of these assumptions.
As an interactive exchange between a narrow group of individuals, dialogue is highly personalised and contextualised. Its primary task is efficient communication on a small scale, and so the evolution of these communication channels happens rapidly and much more locally, when compared to written texts of a given language. Contemporary NLP approaches which are not sufficiently flexible to handle this phenomenon. Despite Dialogue Modeling being a self-standing task within NLP, most NLP methods expect correct grammar and logic in the texts they are applied to. They become inefficient when applied to language typical of dialogue. A paradigm shift in how one approaches interpreting dialogue is required.
Accommodation describes the phenomenon that people will attune their speech to the discourse situation in the most suitable, "optimal" way (Giles and Ogay 2007). It has been extensively studied in the field of socio-linguistics. According to Giles and Ogay (2007), individuals will amend their accent, vocabulary, facial expressions and other verbal and non-verbal features of interaction in order to become similar to their conversational partners. The benefits of doing so can include sounding more convincing, signifying certain attributes (e.g. membership to a specific social group), or minimising the "distance in rank" between speakers. Similarly, Danescu-Niculescu-Mizil and Lee (2011) show that within a conversation, a participant will tend to mimic the linguistic style of other participants. By conducting an experiment on movie scripts they showed that this mimicry is something automatic for humans, a reflex that is not only a tool for "gaining social rank", and therefore is an inherent characteristic of dialogue.
Accommodation is one of the prisms through which we can look at conversational behaviour. It highlights that the addressee and the situation between her and the speaker is crucial to interpreting the exchange. It can be argued that a framework which is centred around these findings may enhance the performance of dialogue interpretation systems.
The aim of this project is to examine how the developments in the understanding of conversations can be introduced into various approaches to Natural Language Processing - how we can systematise and generalise them.
As a case study, the task of translating subtitles for scripted entertainment from English to other languages will be considered. Only recently, novel approaches to Machine Translation started going beyond translating isolated sentences - by incorporating document-wide aspects into the process. However, document-level Machine Translation applied to dialogue has been underexplored in literature (Maruf, Saleh and Haffari 2019).
Within the context of MT, if an automatic translator could be made to preserve the accommodation aspects present in dialogues, the resulting translation could be more dynamic and natural as the contextual information and aspects of the mimicry of style between participants can remain approximately preserved.

Bibliography:
Danescu-Niculescu-Mizil, C. and Lee, L. (2011) 'Chameleons in imagined conversations: A new approach to understanding coordination of linguistic style in dialogs'. Cognitive Modeling and Computational Linguistics Workshop at ACL 2011, pp. 76-87.
Maruf, S., Saleh, F. and Haffari, G. (2019) 'A Survey on Document-level Machine Translation: Methods and Evaluation', pp. 1-29.
Ogay, T. and Giles, H. (2007) 'Communication Accommodation Theory', B.B Whaley & W.Samters (Eds.), Explaining communication: Contemporary theories and